Empire’s Other Captives: Colonial Prisoners of War, British Diplomacy, and the Laws of War 1872-1977

This project combines unique expertise at The National Archives, Kew ('TNA') and the University of Roehampton to investigate unexplored intersections of two types of archival holdings. One accounts for the multiracial composition of the British empire’s military forces; the other records British diplomatic participation in the making of legal rules governing the treatment of prisoners of war ('PoWs'). Tracing the presence of British colonial troops in negotiations on PoWs treatment, the project maps the complex, multidirectional operation of the race category in the laws of war across two centuries, recovers the legal agency of Britain’s colonial troops, and reveals how intra-imperial dynamics shaped the modern laws of war.